Fundamental influences of large-scale wave dynamics on tropical weather systems

Scarcity of water has been identified as the most serious environmental threat facing the health and security of people living in the tropics. Pressures on water supply undermine stability through stresses on food availability and spread of disease e.g., malaria and meningitis. Yet predictions of precipitation show very high uncertainty in the Tropics and especially the arid climatic zones such as sub-Saharan Africa where the vulnerability of the population is amongst the highest in the world. The outlook for Sahel precipitation in coupled simulations of the twenty-first century remains very uncertain with no consensus as to whether there will be more or less rain in the future, or how the frequency and intensity of high impact weather will change. Skillful forecasts of rainfall would be of enormous benefit across all timescales ranging from hours to decades. In particular, short-range forecasts (up to 2 days) for the public and aviation industry, and medium-range forecasts (10-30 days) for agriculture, hydrology and health information. This is challenging since rainfall is organised through a complex interplay of large-scale wave patterns, weather systems and isolated deep convective updrafts. The locations of individual convective updrafts are not predictable and even the occurrence and evolution of mesoscale weather systems are poorly represented in Numerical Weather Prediction (NWP) models. However, there is some hope for greater predictability since the pattern of active and inactive regions of convection is often determined by large-scale wave structure. Examples of such phenomena include African Easterly Waves (AEWs) and equatorial waves. Owing to the waves, there is potential predictability for high impact weather events occurring simultaneously in several locations at once. For example, if several storms are spawned within a large-scale wave, each one of them could present a significant natural hazard, with safety and financial implications (such correlated events are not accounted for in the risk models used by the insurance industry). Unfortunately, there are severe deficiencies in the simulation of tropical large-scale waves which typically decay far too quickly in forecasts and propagate too slowly. However, it is difficult to amend models to improve the simulation of large-scale tropical waves because underpinning theory for tropical waves is currently too weak to unpick the problem. It is necessary to formulate better how different processes influence wave evolution so that modifications can be aimed at improving wave representation. The aim of the proposed project is to develop the theory behind large-scale waves in the tropics to the level where it can be applied in the quantitative diagnosis of observed weather systems. In doing so we aim to identify the processes that are most important in wave initiation, maintenance and propagation, and ways in which they are misrepresented in models, with a view to improving weather forecasts. The research will study the interplay between large-scale waves and convective rainfall through three stages of complexity: A) the dynamics of waves assuming small amplitude, B) large-amplitude aspects including vacillations between jet strength and wave amplitude, and C) explaining deficiencies in state-of-the-art forecasts of tropical waves using the new theory developed. The anticipated benefit of the research is improvement in weather forecasts of rainfall throughout the tropics at lead times of a day to a season. Stage C will be advanced through collaboration with project partners from two world-leading operational forecast centres: the Met Office and European Centre for Medium-Range Weather Forecasts.